Economic Forecasting under Macroeconomic Uncertainty

Macroeconomic forecasts are essential inputs in economic decisions such as the decision to invest in a new business project, buy a house, and change the policy interest rates. Macroeconomic forecasts are computed based on models able to capture regularity in past data, such that past economic history help us to anticipate the future values of output growth and inflation. Forecasting models are developed based on different assumptions about the economic structure and the statistical properties of the macroeconomic data.
During the 00's, structural models called Dynamic Stochastic General Equilibrium (DSGE), estimated using Bayesian Econometrics techniques, became popular in central banks as a tool to deliver both macroeconomic forecasts and policy analysis. Their popularity was justified by rigorous theoretical background - built on micro-foundations - and by their ability to forecast output and inflation one- and two-years ahead. However, Del Negro and Schorfeide (2012) show the shortcomings of these models in predicting the drop in output observed in the 2008-2009 recession. In contrast, Stock and Watson (2012) argue that a statistical model, called Dynamic Factor Model, was able to capture the severe downturn observed in the United States in 2008-2009. Additional recent forecasting models proposed by the academic literature are: Bayesian Vector Autoregressions and Mixed Data Sampling Models. However, for these state-of-art models, little is known about their capabilities of forecasting under macroeconomic uncertainty.
From the point of view of the economic decision maker, it is hard to ascertain if the most adequate set of forecasting models (or a model) is being used, considering the current economic climate.
The main output of this research project is a paper evaluating the relative forecasting accuracy of state-of-art macroeconomic forecasting models, including their performance during the recent global downturn.

Potential impact
The Case of Support mentions the two pathways to impact expected from the implementation of the research project.
The first one is the impact on the academic literature on forecasting and macroeconometric modelling. The project will produce four research papers aiming at publication in top-area academic journals. The publication of the paper provides evidence of our contribution to the academic literature. By presenting our work in academic conferences, as described in the Justification of Resources, we also aim to disseminate our ideas and results within the academic community. Our previous work in forecasting has been heavily cited and we hope that all four research papers will have an even stronger impact.
The second impact channel is on institutions that need to release forecasts of macroeconomic variables such as output growth and inflation. In the Case of Support, we mention institutions such as the Bank of England and the Office for Budget Responsibility that may benefit from guidance on how to choose a forecasting model. As described in the project timeline, we are planning to write a summary of our main results in a report written in a language adequate for a wider audience of professional economists, and make it available at the Centre for Research in Economics and Finance (CReMFi) website (www.cremfi.econ.qmul.ac.uk). This research summary will provide guidance on how to choose a forecasting model depending on the forecasting horizon, and also uncertainty scenarios that may affect forecasts.
We are also planning to provide ways of implementing state-of-art models in accessible software packages, such as EVIEWS. By releasing the required implementation software in our website we hope to improve the use of these models by master students and professional economists in the industrial and in institutions all over the world.